Maintenance and evolution of the human gut bacterial resistome

Bacterial communities are shaped by bacterial-bacterial interactions, often driven through cooperation, but also competition. In the latter case, bacterially produced antibiotics are an effective means to control competitors, and antibiotic resistance genes (ARGs), the resistome, are used to evade such predation. This natural equilibrium can be disrupted through drugs used by humans to treat unrelated ailments, and ARGs can in fact also protect bacteria from such drugs. Thus, we could be increasing ARG prevalence in the human microbiome as a side effect of using drugs for unrelated diseases.
This PhD will investigate the effect of drugs on ARG abundance by predicting naturally occurring antimicrobials (NOAs) and ARGs in the human gut microbiome. Using a combination of machine learning and experimental approaches, potential interaction networks will be disentangled between ARGs, NOAs and drugs, using existing bioinformatic resources and available biological samples. Existing pipelines will be adapted to 3rd generation sequencing (PacBio, Oxford Nanopore), that will enable investigating the genetic mechanisms associated to ARGs spreading through a bacterial community.